Automated Machine Learning-Genetic algorithm for Tidal Array Optimisation

1.1 Background, Aims and Objectives
Renewable energy is vital for combating climate change and promoting sustainability. Tidal energy stands out due to its predictability, consistency, high energy density, and minimal environmental impact. Its reliable output, driven by gravitational forces, allows accurate forecasting and reduces weather dependency. The UK has a significant opportunity with tidal stream energy, offering over 6GW nationally and 150GW globally. Investing in tidal energy supports net-zero emissions and climate change goals by 2030.
Tidal turbines hold promise for energy extraction, but scaling them sustainably to meet net-zero targets presents challenges. Key issues include optimising turbine design to overcome technical, environmental, and economic obstacles. The complexity of tidal systems, influenced by dynamic patterns, requires careful design to ensure efficiency and minimal environmental impact. This task highlights the interdisciplinary nature of tidal energy optimisation, involving fluid dynamics, optimisation, and machine learning.
This research endeavour seeks to leverage the capabilities of a machine learning-based genetic algorithm for the optimisation process. The fields of machine learning and optimisation have experienced remarkable progress in their capacity to extract valuable insights from data. In conventional design optimisation, the simulation of a turbine configuration demands extensive computational resources. The novelty of this research lies in the application of a machine learning-based genetic algorithm for design optimisation, specifically within the realm of tidal turbines. This approach significantly accelerates the design of tidal arrays, aiding in the achievement of net-zero emissions by 2030.
1.2 Methodology
Genetic algorithms (GAs) are optimisation techniques inspired by natural selection. They solve complex problems by evolving solutions using selection, crossover, and mutation. GAs are valuable in engineering for optimising tasks like tidal arrays, balancing energy yield and structural integrity within constraints. Parameters include turbine number, diameter, blade configurations, and spacing. Surrogate models, trained on detailed simulations, provide quick predictions and help navigate design spaces. Machine learning methods like Gaussian process regression, extreme gradient boosting, and neural networks create these models, enabling rapid, cost-effective decisions
1.3 Novelty
The application of Automated Machine Learning Genetic Algorithms for Tidal Array Optimisation significantly impacts renewable energy and engineering research. This approach automates tasks like model selection, hyperparameter tuning, and feature engineering, enhancing the efficiency of identifying optimal tidal array configurations. It improves adaptability and scalability, making it applicable to various scenarios and other optimisation challenges. This integration increases interpretability, providing stakeholders with valuable insights. By streamlining the optimisation process, it supports the transition to sustainable energy sources and contributes to net-zero and climate change objectives. This research advances renewable energy technologies, fostering scalability and aiding in climate change mitigation.
1.4 Collaborators
This research primarily involves the author, supervisors Paul Goulart and Richard Willden, along with the wider tidal and wind group at Oxford.
1.5 EPSRC Research Themes
This project falls within the EPSRC 'Marine Wave and Tidal' and 'Fluid Dynamics and Aerodynamics' research areas.